PRO-TEM Network: Process Industry Thermal Energy Management Network

A new network is proposed which will focus on energy efficiency improvements opportunites in the process industry. The process industry is a substantial user of energy and whilst many process systems have been optimised in recent years, there is an opportunity to improve the efficient use of thermal energy in existing plant operation and the design of future plants. To date most processes have been optimised on a 'stand-alone' basis. However, the efficient use of thermal energy requires a different approach as opportunities, knowledge and motivation to improve efficiencies are likely to be both within and outside the plant or company who operates it. Therefore successful future efficiency developments must be collaborative and consequently the networking aspect must be addressed in a comprehensive and effective manner. The network will forge close links and work with industry, academia, government (national and local) and NGOs to support the maximisation of energy recovery, plant efficiency improvements, reduce CO2 emissions and use of cleaner, more secure fuel sources. Outputs will include the establishment of a sustainable network, development of a network website, repository of resources, forum groups for strategic discussion, a report on Grand Challenges which will identify a long term research vision and future needs analysis and a final report. The network will operate via a series of industry and researcher forums, conferences, short courses and sandpits. The network will be managed by Newcastle University and key participants will include Sheffield and Manchester Universities and the Tyndall Centre. Industry will also play a key role in the network management through Steering Committee representation. Dissemination and knowledge transfer of both technical and non-technical issues will be of paramount importance to the network's operation.